Behaviour-driven, instant rental insurance underwriting support

Husmus is easy-to-use, instantly responsive, online portal using real-time, evidenced data to give a true, unbiased analysis of tenant risk using their behaviour. Innovate UK support will enable us to convert our product into an instant underwriting supplement enabling us to provide the world's first individually priced combined landlord and tenant insurance. Providing all the protection a rental home needs under one simple, shared policy without the need for tenants to make expensive upfront payments or personal guarantees.